SQL view

The aim of the project is to create a digital environment where the structure of SQL queries are visualised. SQLview is designed to enhance teaching and understanding of database queries in higher and further education and possibly IT apprenticeships as well as code camps. SQLview will show the constructs of the query, opening it up to consideration and learning by highlighting strengths and weaknesses of the query and its results. This will show what is going wrong in the SQL construct as it relates to relational databases, and importantly where it is going wrong. At present feedback from database queries is presented at the semantic level, at best simply illustrates the linkages between different relationships being used at the primary and secondary key level, showing if relationships were constructed as one to one or one to many. SQLview offers a more experiential learning environment designed to be used to help learner understand SQL query constructs. In addition we are paying close attention to the research from NESTA and Innovate UK which indicates that many decision makers in organisations need to grasp the potential of data analytics (Big Data) in day to day operations. We firmly believe that SQLview will play a role in the corporate training market as part of larger training packages aimed at understanding Big Data analytics from a business perspective.